EduSay™ - developing a digital, audio-visual and kinesthetic English pronunciation training programme for international students and professionals; upskilling communications for education, employability, UK productivity and integration

For some 4m+ international students and workers in the UK, communication skills in English are essential for prosperity and wellbeing. Poor English pronunciation is the overwhelming factor in non-native speech being misunderstood, and yet pronunciation skills are not often taught effectively on English language courses.

Prospeech's ground-breaking digital pronunciation training technology makes sound visual, aural and kinesthetic. Research shows that giving learners access to an audio-visual soundwave enables them to achieve significant improvements in speech clarity far more quickly than using traditional methods - up to 20% improved accuracy in just one hour's training.

_"Say It app helps me a lot... After I started using it, my pronunciation improved massively." Say It user_

_"I've used some other apps, only yours is special. It provides sound wave. I think it's the key." Say It user_

Designed by expert English Pronunciation teachers and audio-technology specialists, the EduSay English Pronunciation Training Programme builds on the success of our award-winning core technology.(Say It:English Pronunciation app.)

Our mission is to support UK-based international students and professionals, significantly improving English communication skills for:

1. greater academic access and achievement
2. better integration into native-speaker workplaces/society
3. improved employability, equality and greater productivity in the UK economy